Affordable, immersive, high fidelity driving simulator for simulation of autonomous vehicles

"**CAV Simulator**

This project will develop an affordable, immersive, high fidelity driving simulator for simulation of Connected and Autonomous Vehicles"